Microalgae Cultivation: Design and Modelling for Sustainable Animal Feed Protein Production

Future By Insects is transforming sustainable feed protein production with an innovative model, delivering low-cost, high-quality, and carbon net-negative insect protein. Our innovative approach integrates microalgae cultivation with insect bioconversion, addressing key industry challenges, including pricing, consistency, and carbon footprint.

The high quality of our insect protein is derived from the nutritional benefits provided by microalgae, which is added to low-value food waste. Our cost-effectiveness is achieved through sourcing low-value food waste and producing our own microalgae biomass at operational cost. This innovative approach ensures both quality and affordability in our insect protein production.

Furthermore, our microalgae component captures carbon during the cultivation process, contributing to our product's carbon-net negative status. This aligns with sustainability goals and positions Future By Insects as a leader in environmentally conscious insect protein production.

The success of our approach is validated by completed proof of concept studies and successful feed trials. To propel our project to industrial scale, we are seeking funds specifically for the design and refinement of our microalgae technology. This strategic grant will not only enhance production efficiency and scalability but also reinforce our position as a pioneer in the insect protein sector.

In summary, Future By Insects represents a paradigm shift in insect protein production. The incorporation of microalgae not only lowers costs and ensures consistency by allowing us to utilise low-value food waste but also captures carbon, making our insect protein carbon-net negative and advancing sustainability objectives. The funds sought will directly contribute to the critical technological innovation needed for our journey to industrial scale, solidifying Future By Insects' leadership in the insect protein sector.